Smart Grid Enabling compact 12KV SF6 free solid dielectric switchgear solution

Electricity grids are becoming increasingly complex & dynamic to meet renewable/distributed energy needs & improve operational efficiencies mitigating costly power outages. Studies show full smart grid potential will require installation of switchgear at every network switching point. Growth of urban populations is leading to increased complexity & current density at key junctions where space is limited & vaults subject to flooding risks. Regulators require more flood tolerant network capability. Sulphur Hexaflouride gas (SF6) is widely used in Gas Insulated Switchgear, but gases vent into the substation or environment, with potentially toxic by-products of SF6 or mineral oil. SF6 is a greenhouse gas with an impact 22,800 times greater than CO2. The project delivers a compact, high performance, flood proof, SF6 free, switchgear solution.